Digital Folk: Digital Media in Folk Arts Participation.

With the continual unfolding of new digital technologies and possibilities, digital resources are beginning to play a significant role in the activities and experiences of "grass-roots" musicians and dancers, singers and dancers in England's contemporary folk scene. There has been a considerable growth in the popularity and profile of folk arts in England over the last fifteen years; within this wave of new interest, internet-based resources have introduced new participants to repertory, skills and information. Simultaneously, developments in solid-state digital technology mean that musicians and dancers are now making recordings of themselves and others (for instance, in sessions, using portable digital recorders or smartphones). Far from being passive consumers of this digital media, musicians and dancers are actively developing new ways to assimilate and utilise the materials they find and generate. Amateur and professional musicians and dancers are engaging with a growing wealth of digital resources ranging from internet-based archives (e.g. The Full English) to self-generated recordings and transcriptions. The extent and nature of the impact of these digital/digitised materials to individuals, groups, amateurs, professionals and activists within England's folk scene are as yet somewhat assumed, largely unclear and under-examined, and the focus of the 'Digital Folk' project.
'Digital Folk' will look in detail at the uses, distributions and impacts of digital/digitised materials (e.g. recordings/transcriptions/manuscript reproductions) within English folk arts cultures. The research will involve observing musicians and dancers and dancers as they utilise or otherwise engage with various materials, and will move towards building a picture of the ways in which users interact with different types and formats of resource. It will look to understand how such materials impact on the ways in which folk musicians and dancers interact with each other, and will consider the online networks and relationships that emerge between the practitioners, in order to discover how the sharing and exchange of such materials transform the social nature of folk culture. Finally, it will examine the ways in which, and extent to which, digitally-oriented activities intersect with face-to-face "real-world" interactions, and how the modernity of such activities is accommodated within new concepts of 'tradition'. The project will aim to develop a new understanding of the ramifications of digital resources for development and change in the content, concept and practice of folk arts in contemporary England.
To do this, the project will address the following questions:
1. How do traditional musicians and dancers in England use digital resources? What are the most common uses of such resources by folk musicians and dancers? What opportunities are folk musicians and dancers able to explore through those resources?
2. How do folk/traditional musicians and dancers in England conceptualise their engagements with digital resources? Do they consider the use of modern digital tools and media in relation to the "traditional" nature of the music they perform? If so, how?
3. What are the emerging impacts of digital resources on the artistic and cultural attributes of England's folk arts? What impacts can be observed, and what affects appear imminent?

Potential impact
The research will directly and immediately benefit any organisation developing digital resources to facilitate participation in the folk arts: the detailed ethnography produced by the research will offer in-depth market research of the practices and attitudes of target end-users. The project's closing report will be explicitly aimed at addressing these research needs as they relate to the partner organisation - the EFDSS - by gathering information on the impact of their resources, but the nature and impact of resources produced by other similar organisations will also be assessed. Other organisations whose resources are likely to feature (and who will therefore benefit from the research) are: thesession.org; mudcatcafe.org; the Irish Traditional Music Archive; and Folkworks. However, since no such research currently exists in relation to any similar organisations worldwide, the findings of this research are likely to benefit any creators of digital resources relating to participation in "traditional" activities globally.
By providing targeted findings and proposals to EFDSS and the creators of digital folk resources, the research will indirectly benefit their end users: implementation of proposals and review of resource formats in view of the project's findings will result in resource construction that best meets the needs of participants.

In the medium term (1-2 years from completion), there is strong potential for the research to benefit the app design and computing industries through providing detailed market research on the availability, nature and limits of existing technologies (including applications and software) to cater for the increasingly popular activity of traditional folk arts participation (as well as for creative communities more generally).

In the longer term (c.5 years) there is also strong potential for the project to deliver findings that will be instrumental in the review of copyright policies and legislations as they relate to the distribution and licensing of "traditional" music. Historically, the concept of "the traditional" (particularly in relation to music) has been found to be at odds with commercially driven licensing controls and copyright law - the negotiation of an exemption for Morris Dancing in the Licensing Act 2003 shows that antagonisms of this kind continue, and the increased opportunities for the distribution of digitally recorded materials are accompanied by new ethical and commercial concerns relating to notions of artistic property and creative common-ownership within the folk arts. For these reasons, the research has strong potential to impact on the formulation of publication policies of folk music-related websites, and the licensing policies of the Mechanical Copyright Protection Society and Performing Rights Society.